University of the West of Scotland and Restructa Limited

To identify plastics containing Persistent Organic Pollutants, as found in Waste Electric and Electronic Equipment, improving processing practice, ensuring compliance with emerging legislative changes and, in so doing, reduce the potential for POPs being released into the environment.